Waterproofing Data: engaging stakeholders in the sustainable governance of flood risks for urban resilience

Waterproofing Data investigates the governance of water-related risks, with a focus on social and cultural aspects of data practices. Typically, data flows up from local levels to scientific "centres of expertise", and then flood-related alerts and interventions flow back down through local governments and into communities. Rethinking how flood-related data is produced, and how it flows, can help build sustainable, flood resilient communities.

To this end, this project develops three innovative methods around data practices, across different sites and scales: 1) we will make visible existing flows of flood-related data through tracing data; 2) generate new types of data at the local level by engaging citizens through the creation of multi-modal interfaces, which sense, collect and communicate flood data, and; 3) integrate citizen-generated data with other data using geo-computational techniques. These methodological interventions will transform how flood-related data is produced and flows, creating new governance arrangements between citizens, governments and flood experts and, ultimately, increased community resilience related to floods in vulnerable communities of Sao Paulo and Acre, Brazil.

The project will be conducted by a highly skilled international team of researchers with multiple disciplinary backgrounds from Brazil, Germany and the UK, in close partnership with researchers, stakeholders and publics of a multi-site case study on flood risk management in Brazil. Furthermore, the methods and results of this case study will be the basis for a transcultural dialogue with government organisations and local administration involved in flood risk management in Germany and the United Kingdom.

Potential impact
Scientific communities: The results of WP1, WP2 and WP3 will produce each one journal article or refereed paper in conference proceedings for the corresponding scientific communities (i.e. interdisciplinary data studies/science and technology studies, interdisciplinary media studies, applied geography/geographic information science) spearheaded by WP leads. Furthermore, the PI will lead on an article to publish project results in a high-impact multidisciplinary journal.

General audience: A website and social media presence will be created for the project. It will serve as an entry point to all products and publications achieved. It will also feature a news blog updated at least quarterly about activities and results of the project. We will also produce a quarterly project newsletter to be posted in the website and sent to the identified stakeholders.

Decision and policy makers on flood risk management in Sao Paulo and Acre: In the first months of the project, a comprehensive policy and stakeholder analysis will be made by means of interviews with key stakeholders in Brazil. The goal will be to produce a policy analysis document that will be reviewed by the Steering Committee and feed into the dissemination and work plan. This will include governmental agencies, academic and non-academic research organisations, NGOs and grassroots organisations involved in flood risk management in Brazil. This contact list will be updated throughout the project. They will also be invited to take part in two policy and practice impact workshops described in WP5. A policy briefing summarising the main results and lessons learned will be distributed in the final event.
Decision and policy makers on flood risk management in Brazil and Latin America: This extended list will include stakeholders from other states of Brazil and neighbouring Latin American Countries. They will be invited to the final impact workshop in Sao Paulo.

International/European stakeholders: WP5 will enable a transcultural dialogue that will allow us to disseminate and translate results and knowledge beyond Brazil/Latin America to the wider European and international communities. This will consist of two policy and practice workshops in the UK and Germany as further described in WP5.

Knowledge utilisation: key stakeholders of the states of Sao Paulo and Acre are directly involved in the project activities: local communities in Sao Paulo and Acre, Sao Paulo City Council, Government of Acre, CEMADEN, CPRM. They will directly benefit from capacity building during the research and co-production of research outputs. Furthermore, the project's legacy includes raised awareness of flood risks and management procedures in the communities, a prototype visualisation interface for local decision makers in the city level, an interface of citizen-generated data that will be made available to the monitoring systems of CEMADEN.